Remote Sensing and Groundwater Exploration

To fund an expert, to develop our capacity to utilise freely available remote sensing data, in order that we can better support charities who are developing water supplies in Africa and Asia.